A New Paradigm for Selective Bromination in Flow

Bromination is a common starting point in the synthesis of complex organic molecules to be used as actives in agrochemicals or pharmaceuticals. However, it entails two key challenges: (i) handling elemental bromine is difficult, as it is toxic, corrosive and hazardous and is difficult to handle and store; (ii) controlling selectivity of the reaction is difficult and yet crucial for producing the desired product.

The approach to overcome these challenges is to use flow chemistry to generate bromination reagents 'on-demand' and utilise them directly in a reaction with the substrate to yield the desired product with good selectivity, e.g. controlling chemoselective and regioselective bromination of an aromatic ring. The benefits of flow chemistry are threefold: (i) unstableintermediates can be generated in-situ and deployed immediately in the reaction; thus minimizing hazardous inventory, (ii) larger amounts (in the process is easy to scale up, and (iii) the kinetic product can be favoured by controlling residence time and better heat management.

In the project the following aspects will be developed:
- In-situ generation of the brominating species from non-hazardous precursor. This can be achieved by chemical means, electrochemical, or photochemical activation.
- Design and setup of a suitable flow chemistry methodology taking into consideration aspects relating to the reaction kinetics, mass and heat transfer, the selected reactor type and other unit operations, their sequence, safety, corrosion, and process control.
- Operation of the setup to produce research amounts of material and its characterization regarding selectivity and yield.
- Scale up of the reactor/operation over longer periods to deliver several kg of desired component.
- Digital aspects of the project involve modelling and design of the reactor, and optimization of compositional and processing parameters, through machine learning or design-of-experiment approaches, for example.

Potential impact
Academic impact:
Recent advances in data science and digital technology have a disruptive effect on the way synthetic chemistry is practiced. Competence in computing and data analysis has become increasingly important in preparing chemistry students for careers in industry and academic research.

The CDT cohort will receive interdisciplinary training in an excellent research environment, supported by state-of-the-art bespoke facilities, in areas that are currently under-represented in UK Chemistry graduate programmes. The CDT assembles a team of 74 Academics across several disciplines (Chemistry, Chemical Engineering, Bioengineering, Maths and Computing, and pharmaceutical manufacturing sciences), further supported by 16 industrial stakeholders, to deliver the interdisciplinary training necessary to transform synthetic chemistry into a data-centric science, including: the latest developments in lab automation, the use of new reaction platforms, greater incorporation of in-situ analytics to build an understanding of the fundamental reaction pathways, as well as scaling-up for manufacturing.

All of the research data generated by the CDT will be captured (by the use of a common Electronic Lab Notebook) and made openly accessible after an embargo period. Over time, this will provide a valuable resource for the future development of synthetic chemistry.

Industrial and Economic Impact:
Synthetic chemistry is a critical scientific discipline that underpins the UK's manufacturing industry. The Chemicals and Pharmaceutical industries are projected to generate a demand for up to 77,000 graduate recruits between 2015-2025. As the manufacturing industry becomes more digitised (Industry 4.0), training needs to evolve to deliver a new generation of highly-skilled workers to protect the manufacturing sector in the UK. By expanding the traditional skill sets of a synthetic chemist, we will produce highly-qualified personnel who are more resilient to future challenges. This CDT will produce synthetic chemists with skills in automation and data-management skills that are highly prized by employers, which will maintain the UK's world-leading expertise and competitiveness and encourage inward investment.

This CDT will improve the job-readiness of our graduate students, by embedding industrial partners in our training programme, including the delivery of training material, lecture courses, case studies, and offers of industrial placements. Students will be able to exercise their broadened fundamental knowledge to a wide range of applied and industrial problems and enhance their job prospects.

Societal:
The World's population was estimated to be 7.4 billion in August 2016; the UN estimated that it will further increase to 11.2 billion in the year 2100. This population growth will inevitably place pressure on the world's finite natural resources. Novel molecules with improved effectiveness and safety will supersede current pharmaceuticals, agrochemicals, and fine chemicals used in the fabrication of new materials.

Recent news highlights the need for certain materials (such as plastics) to be manufactured and recycled in a sustainable manner, and yet their commercial viability of next-generation manufacturing processes will depend on their cost-effectiveness and the speed which they can be developed. The CDT graduates will act as ambassadors of the chemical science, engaging directly with the Learned Societies, local council, general public (including educational activities), as well as politicians and policymakers, to champion the importance of the chemical science in solving global challenges.